Manipulating gut endocrine cell fate for the treatment of obesity and diabetes

The aim of the investigation is to understand how Betacellulin alters gut endocrine cell fate and will aim to answer the following questions.